Anonymous Artists: Questioning concealed authorship in the content, interpretation and audience relationships of prison arts

This interdisciplinary study will critically consider how the enforced/adopted use of 'anonymous'
as a simulacrum for creators of visual art in English prisons impacts the content, reception,
interpretation and efficacy of these artworks. At a time of continuing public punitiveness (Cheliotis,
2014) and growing incarceration rates (England & Wales have the largest per capita prisoner
population in Western Europe), this is a timely project. It will contribute to questions of penal
spectatorship and the place of the arts in practices of social exclusion (Garland, 2001; Brown,
2013). It will advance knowledge in the emerging field and genre of prison arts and will contribute
to criminology and prison sociology.